PREVENTing Extremism and Safeguarding Contestation: The Role of Agonistic Institutions in Counterterrorism

Brief Overview
The research is concerned with the polarisation of political debates that can lead to terrorism, and it adopts
agonism as its conceptual frame.
The seminal text is Chantal Mouffe's On the Political (2011). Mouffe defines agonism as a we/they relation
whereby the conflicting parties acknowledge that there is no rational solution to the conflict, but still
recognise the legitimacy of the opponent. Mouffe makes a distinction between 'politics', whereby she means
the set of practices and institutions through which an order is created, and 'the political' meaning the
dimension of antagonism which is constitutive of human societies, often characterised by power and conflict
which reveals the limit of any rational consensus. Mouffe suggests that antagonistic conflicts are less likely
to emerge so long as agonistic political channels for dissenting voices exist. She therefore does not treat
polarisation (we/they distinction) as a problem to overcome, but rather something constitutive of human
societies. Difference, and the contestation it produces, is the essence of healthy democratic debate. To seek
consensual solutions masks hegemonic power.
To gain a deeper understanding of how agonism can be linked to contestation, the project utilises Antje
Wiener's Contestation and Constitution of Norms in Global IR (2018). Wiener's argument focuses around
'contestedness' as a concept for global norm conflicts, and then links local contestations with the constitution
of global norms. Through highlighting that principled academic intervention has been practised as 'staging
global multilogues', Wiener suggests that this intervention identifies conflicts about norms, and examines
where affected stakeholders engage in contestation under unequal conditions. The space for public
engagement, she claims, while giving stakeholders a global stage where their discursive input in global
normative change is made visible, is ultimately constrained by unequal access to contestation. What is most
pivotal about Weiner's work for this PhD project, is how a set of institutional practices establishing these
"participatory spaces" for debate, enable/constrain the participants.
Participatory spaces can be understood to exist where the 'state reaches out to additional actors within its
citizenry to cope with a range of contemporary social problems' (Collins & Bon Tai Soon, 2022, p.361). This
space for contestation is not neutral and what is considered permissible can differ. Particularly, an interaction
between state and non-state actors highlights how power can determine what is considered 'acceptable
practises' within the space. To expose power differentials, I will engage with the Critical Terrorism literature.
This literature exposes several underlying assumptions about how terrorism is framed and how these
assumptions can negate effective engagement by law enforcement. Kieran Ford's work on 'A Pacifist
Approach to Countering Extremism' (2020) for example, suggests that to promote peace, pacifists must
contribute to the reconceptualisation of extremism and that agonistic spaces are required to ensure
"extremism" is contested within Mouffe's "politics"; to encounter rather than counter.